Non-parametric methods for latent variable models using reproducing kernel Hilbert spaces

In this project we will develop new statistical methods making use of reproducing kernel Hilbert spaces (RKHS). We will begin by developing new kernel methods for hidden Markov models; a popular time-evolving model useful in fields such as economics, genomics, ecology, and pattern recognition (for images, speech, handwriting, etc). We will analyse these new methods both computationally and theoretically, and compare the methods to existing approaches. We are interested in the use of RKHSs as they provide us with many advantages compared to classical methods. Kernel methods provide theoretical advantages in that kernel functions can induce high-dimensional (possibly infinite-dimensional) feature spaces, allowing us to capture highly nonlinear patterns. They also provide us with computational advantages: we can work with infinite-dimensional feature spaces at a finite cost, which often scales with the dataset size - this well known fact is often referred to as the 'kernel trick'. Kernel methods can be applied to many different types of data, simply by changing the kernel function used - kernels exists for image, speech, and text inputs.Theory has also been developed on Hilbert space embeddings of distributions. This idea and framework allow us to extend the use of kernel methods to probability measures. We can map distributions to a single point in an infinite-dimensional feature space, and all subsequent operations such as the sum, product, and Bayes' rule are reduced to linear operations on matrices. Mapping distributions to infinite-dimensional feature spaces allows us to capture all the features of a distribution, and learning an embedding of a distribution is easier than learning the distribution itself. There are many popular applications of Hilbert space embeddings of distributions, such as two-sample testing, causal inference, and independence and conditional dependence testing, to name a few.

Potential impact
The COMPASS Centre for Doctoral Training will have the following impact.

Doctoral Students Impact.

I1. Recruit and train over 55 students and provide them with a broad and comprehensive education in contemporary Computational Statistics & Data Science, leading to the award of a PhD. The training environment will be built around a set of multilevel cohorts: a variety of group sizes, within and across year cohort activities, within and across disciplinary boundaries with internal and external partners, where statistics and computation are the common focus, but remaining sensitive to disciplinary needs. Our novel doctoral training environment will powerfully impact on students, opening their eyes to not only a range of modern technical benefits and opportunities, but on the power of team-working with people from a range of backgrounds to solve the most important problems of the day. They will learn to apply their skills to achieve impact by collaborative working with internal and external partners, such as via our Rapid Response Teams, Policy Workshops & Statistical Clinics.

I2. As well as advanced training in computational statistics and data science, our students will be impacted by exposure to, and training in, important cognate topics such as ethics, responsible innovation, equality, diversity and inclusion, policy, effective communication and dissemination, enterprise, impact and consultancy skills. It is vital for our students to understand that their training will enable them to have a powerful impact on the wider world, so, e.g., AI algorithms they develop should not be discriminatory, and statistical methodologies should be reproducible, and statistical results accurately and comprehensibly communicated to the general public and policymakers.

I3. The students will gain experience via collaborations with academic partners within the University in cognate disciplines, and a wide range of external industrial & government partners. The students will be impacted by the structured training programmes of the UK Academy of Postgraduate Training in Statistics, the Bristol Doctoral College, the Jean Golding Institute, the Alan Turing Institute and the Heilbronn Institute for Mathematical Sciences, which will be integrated into our programme.

I4. Having received an excellent training, the students will then impact powerfully on the world in their future fruitful careers, spreading excellence.

Impact on our Partners & ourselves.

I5. Direct impacts will be achieved by students engaging with, and working on projects with, our academic partners, with discipline-specific problems arising in engineering, education, medicine, economics, earth sciences, life sciences and geographical sciences, and our external partners Adarga, the Atomic Weapons Establishment, CheckRisk, EDF, GCHQ, GSK, the Office for National Statistics, Sciex, Shell UK, Trainline and the UK Space Agency. The students will demonstrate a wide range of innovation with these partners, will attract engagement from new partners, and often provide attractive future employment matches for students and partners alike.

Wider Societal Impact

I6. COMPASS will greatly benefit the UK by providing over 55 highly trained PhD graduates in an area that is known to be suffering from extreme, well-known, shortages in the people pipeline nationally. COMPASS CDT graduates will be equipped for jobs in sectors of high economic value and national priority, including data science, analytics, pharmaceuticals, security, energy, communications, government, and indeed all research labs that deal with data. Through their training, they will enable these organisations to make well-informed and statistically principled decisions that will allow them to maximise their international competitiveness and contribution to societal well-being. COMPASS will also impact positively on the wider student community, both now and sustainably into the future.